Smart Efficient Automated Scheduling (SEAS)

SEAS will deliver a technical and economic feasibility project utilising smart software and infrastructure to improve the scheduling of pilot vessels operating at Harwich Haven.

A pre-feasibility study completed by Harwich Haven Authority (HHA) and PurpleSector indicates that our optimised approach can significantly reduce the number of trips made by the pilot vessels. Project SEAS smart optimisation target is to confirm that a 30% reduction in distance travelled, and emissions is deliverable, whilst maintaining the same quality of service.

This project, delivered in collaboration by PurpleSector and HHA, will apply innovative scheduling optimisation methodologies derived from PurpleSector's motorsport experience to support human decision making at the HHA. The existing scheduling approach requires VTS operators to interpret multiple incoming data streams and manually develop the schedule. In contrast, we propose to automatically interface with the incoming data-streams from port, vessels and marine organisations, deploy in port (for the first time) vision based non-contact sensing systems to provide additional real-time feeds, and use artificial intelligence to process the data. The result will be a scenario-based scheduling tool, that automatically updates to real-time events and presents multiple graded future event scenarios for action by the VTS operator.

PurpleSector and HHA are perfectly positioned to deliver this feasibility project. PurpleSector, founded to transfer Formula 1 expertise to commercial applications, will utilise experience of motorsport systems to contextualise the schedule optimisation information, presenting to the operator meaningful insights, integrated with existing software displays. HHA as the problem owner, will bring the voice of the customer to the project, providing direction on the practicality and deliverability of the technical approach, plus the economics required for the business model.